Urban Biogas

The project investigates the development of a low cost, efficient, building integrated biogas system plant for the generation of energy from discarded kitchen wastes and food waste. The main purpose of the project is to cut down on the landfill wastes and generate a reliable source of renewable, decentralized source of energy for the future.